Sustyle.AI - Empowering Sustainable Fashion Through Generative AI

Sustyle.AI is a project to develop a platform that uses generative AI technology to create personalized, sustainable clothing. The platform will allow users to create their own clothing designs, which will then be manufactured using a print on demand (POD) manufacturing process.

Generative AI is a type of artificial intelligence that can be used to create new content, such as images, text, and music. Sustainable fashion is a movement to create clothing that has a lower environmental impact.

The Sustyle.AI platform will use generative AI technology to create personalized clothing designs. This means that each garment will be made to order, which will ensure that it is tailored to the individual needs and preferences of the customer.

The use of a POD manufacturing process will also make the Sustyle.AI platform more sustainable. This is because it will reduce the amount of fabric and other materials that are wasted. It will also reduce the amount of transportation emissions that are produced, as garments will only be shipped when they are ordered.

The Sustyle.AI platform will be designed with the needs and requirements of users in mind. The project team will work closely with users to understand their needs and requirements, and to ensure that the platform is user-friendly and effective.

The project is still in the early stages of development, but the team is confident that it has the potential to be successful. The team has a strong track record of innovation, and they have the support of a number of partners who are committed to sustainable fashion.

Key benefits of the project:

* Personalized clothing: Users will be able to create their own clothing designs, which will be tailored to their individual needs and preferences.
* Sustainable fashion: The platform will use sustainable fabrics and manufacturing processes, which will reduce the environmental impact of the fashion industry.
* User-friendly: The platform will be designed with the needs and requirements of users in mind, making it easy to use and navigate.
* Scalable: The platform has the potential to be scaled up to reach a global audience.
* Sustainable manufacturing: The platform will use a POD manufacturing process, which is more sustainable than traditional manufacturing.

We are excited to share more information about the Sustyle.AI project as it develops. We believe that this project has the potential to make a real difference in the fashion industry, and we are committed to making it a success.